Designing and Generating Efficient FPGA-Based Accelerators for Deep Neural Networks

The overarching aim of the project will be to produce efficient accelerator designs quickly and in an easy way. We will be able to make many novel improvements to accelerators using the research done through this project. Future researchers will have a platform to develop new techniques and enhancements for FPGA-based accelerators for DNNs.